University of the West of England Bristol And Fans & Blowers Limited

To develop an environmentally optimum design and manufacturing process for the next generation of fans and blowers, creating a 'rule set' for future product development.